IR Laser based agricultural emissions monitoring system (IREMS)

CHROMACITY Ltd., a world leader in development of infra-red lasers, Scotland's Rural College (SRUC) and the UK Centre for Ecology and Hydrology (UKCEH) will work together to develop and test new instrument technology for real-time in-the-field measurement of common greenhouse gases and atmospheric pollutants for the quantification of concentrations and area source emissions including in, but not limited to, agriculture, agroforestry, forestry, landfill sites, anaerobic digestion plants, and wastewater treatment. The aim is to provide a step change in capability, addressing limitations of current measurement solutions by taking the technology developed by CHROMACITY from TRL4 to TRL7 with the help of project partners.

The proposed new Fourier-transform infra-red instrument works by analysing absorption of infra-red light over the light source to reflector path. Absorption is dependent on the concentration of gas under analysis, allowing gas concentrations in the path to be measured. This technique is proven but limited by the type of infra-red radiation source used for the analysis. Current commercial offerings either use non-coherent light sources with poor beam quality, which forces the use of large high-cost retroreflectors to define the measurement path, or narrow-linewidth lasers with limited tuning range, which mean many instruments are required to measure multiple pollutants.

CHROMACITY's key advancement derives from the use of its patented state-of-the-art broad bandwidth, tuneable infra-red pulsed laser source. This advanced laser technology has a high quality, high brightness beam, which enables the system to cover an extremely wide measurement area, with only small low-cost reflectors. It is also able to scan a wide range of wavelengths, covering the main areas of interest where the target gases absorb light.

The output of the project will be a system capable of the following:

* Simultaneous detection of multiple pollutant gases.
* Analysis of multiple pollutant gases in near real-time (seconds), thus enhancing the ability to understand the immediate relationship between pollutants.
* Detection of pollutants in a 'stand-off' configuration, remote from the pollution source, reducing the possibility of instrument contamination, and reducing setup time.
* Creation of a quasi-3D map of pollutants over a wide area (\>100 m-by-\>100 m field or interior space)

The solution will be capable of being deployed at scale both in the UK and internationally and will find a use in agricultural and industrial settings, helping scientists, engineers, permitters and end-users develop mitigation solutions and deliver on Net Zero and pollutant emission targets.